The University of Nottingham and Cadent Gas Limited KTP 22_23 R2

To improve the safety of the workforce and gas networks by understanding and evidencing the impact of fatigue, caused by working hours, on employees in safety critical roles.